My Life Info

By use of mobile apps and website - using cloud security - this business will provide a means of having important information to hand, enabling individuals and businesses to operate efficiently.